Digital Transformation for Sales and Marketing Upgrade

Our project is designed to transform Carcanet/_PN Review_ from a highly respected small-scale literary publishing house dependent on Arts Council England (we are a National Portfolio Organisation) and on private patronage into an independent and resilient operation, to increase high-margin turnover, employee productivity, long-term viability and to streamline communication with the public, customers, clients and suppliers.

Our intention is that our revolution should benefit by example the whole independent literary publishing sector, sharing our developments through the Arts Council, IPG, Publishers' Association, Fiction Alliance and others. After implementation and a period of monitoring, we can understand the opportunities and identify pitfalls. Our success will be measured by our own success and by the potentially transformative impact on our fellow independent publishers on our example.

Carcanet is an independent literary publishing house more than fifty years old, with a remarkable record: its writers have won several Nobel Prizes, Pulitzers, National Book Awards, T.S. Eliot and Forward Prizes. Many of our poets have been Queen's and King's Gold Medalists and dozens of our titles have been Choices and Recommendations of the Poetry Book Society. The Carcanet list, and our magazine _PN Review_, are highly distinctive and have been widely celebrated. They punch well above their weight. Where we have been unable to maintain sufficient vigour is in our digital presence.

Carcanet was among the first independent presses with a website, starting in the early 1990s. Our offices were destroyed in the IRA bombing of 1996\. Soon after, we started upgrading our site and using a new supplier and in 1999 launched a then state-of-the-art web presence. But the web developed quickly and our site -- written in what became a superseded computer language (Perl) -- did not keep up. We could not afford new technology and our existing site was unable to scale to tablets and mobile phones, becoming ineffective on smaller appliances. Our web shop, initially a vigorous new income stream, found its growth arrested by this unadaptability.

Website sales are high margin; they also put us in direct contact with our readers (and writers), hubs of communication, information and response. We know the impact of a strong, efficient web presence and intend to rebuild it for our books and the magazine.